A consolidated grant for Sheffield Astrophysics

The aim of this proposal is to support a programme of internationally excellent research in astrophysics at Sheffield, building on our recent research achievements, and tied to the exploitation of leading international facilities supported by STFC and UKSA.

Potential impact
The main ways in which our research makes an impact outside the academic community is via our knowledge exchange and outreach activities. To summarise:

1. Knowledge exchange. This is primarily based on the building of the ULTRACAM instrument, which has led to the development of a new data acquisition system that is now used on a host of other instruments.

2. Outreach. Over the last three years members of the Sheffield astrophysics group have delivered more than 40 talks to schools and astronomical societies, 30 in-house master classes for school students, and several press releases, based on their research activities.

Details are given in our pathways to impact statement that is included as an attachment.